Development of a machine-learning-powered digital HSE system that enables the monitoring of the health and safety of worksites and workers digitally and remotely and in line with ISO 45001 certification

Teknobuilt, led by Abhishek Srivastava, Jon Baker, Harish Iyer and Naomi Mhatre, is a rapidly growing UK SME specialising in construction technology, hospitality and AI and digital services. Its founders have extensive expertise in data science, entrepreneurship, Health, Safety and Environment (HSE) and auditing. Teknobuilt aims to save UK businesses £1B each year and generate a year-5 post-project revenue of £28M by solving a valuable and sustainable unmet need across various industry sectors.